Near-surface interactions between strongly nonlinear internal gravity waves

This work will work will focus on the dynamics of internal gravity waves, with particular emphasis on the (nonlinear) interaction between wave beams, the interaction of wave beams with boundaries, the amplification of waves by shear at the surface mixed layer, and the breaking of the waves to generate stratified turbulence. The work will combine a blend of laboratory experimentation (using techniques such as Particle Image Velocimetry, Laser Induced Fluorescence and Synthetic Schlieren), numerical modelling (using Direct Numerical Simulation) and analytical modelling (with techniques ranging from ray tracing and triadic interactions to dimensionality reduction via Dynamic Mode Decomposition and Koopman Modes).